Using generative AI to triage individuals to personalised, on-demand mental health support

The coronavirus pandemic has had a "profound" effect on people's mental health. Mental ill health costs the UK economy £70bn annually. Research shows 16 million UK working days are lost to stress, anxiety and depression.

Under UK legislation, employers have a responsibility to protect employees from stress at work by providing a preventive and proactive strategic approach to mental wellbeing. Despite the increase in demand, the available mental health solutions for employers are minimal, outdated and not efficient.

InsideOut (IO) has developed a mental health support platform and diagnostic tool utilising bespoke matching algorithms to match users to the relevant content (e.g. video sessions, audio, articles), personalised self-help tools and therapeutic professionals (matched on needs, not availability). The platform is proven to reduce symptoms and overcome challenges by 60%. IO have started creating a conversational AI Mental health Coach using generative AI and conducted user trials with customers and employees.

During this project, IO will further develop the AI Coach, to incorporate evidence-based, clinical proprietary diagnostics that triage users to personalised, on-demand self-help support programmes.

Our AI solution opens up mental health support opportunities to engage a larger population, including lower income, physically disabled, people that live far from mental health centres and work in intense and highly time-demanded jobs.